Veterinary clinical data surveillance

We propose to develop a surveillance tool for vet practices, capturing and refining data from existing practice management systems (EXISTING, but NEW when collated in one place for surveillance), clinical work in the field including medicines usage and clinical recordings (NEW), and objective assessment of the impacts veterinary advice and product usage has on the environmental performance of the livestock herd (NEW) to map disease and inform decisions 'on the ground'. These tools would be sold separately, or in combination to government (prevalence of endemic and emerging diseases), the pharmaceutical industry (medicines usage and impact on farm, including benchmarking by veterinary customer); retailers and processors (mitigation of veterinary advice on climate change and farm economics), farmers (indicators for production improvements) and to vet practices themselves, looking to have an effective, easy to use way of recording clinical notes, medicines usage and benchmarking results (from economics to clinical incidence) on their own practice farms and with others across the country. The product has the potential to sell in UK, Europe and more widely using networks in place